Feasibility of using carbon capture and mineralisation technology to decarbonise the UK ceramics industry

The overall project (Phase 1&2) will be to deploy a pilot plant capturing the CO2 and NOx emissions from a kiln used to fire roof tiles at Dreadnought Tiles production site using Cambridge Carbon Capture Ltd's novel CO2LOC technology. CO2LOC technology captures and converts the emissions to a commercially useful magnesium carbonate by-product. In this project the magnesium carbonate output of the pilot plant will be transferred to a nearby concrete block manufacturing plant owned by Tarmac UK where it will be used to develop construction material concepts which will be tested and used in a demonstration building. Phase 1 of the project will be a feasibility study to validate the viability of the phase 2 project in terms of cost, benefit and environmental and social impacts and will form the justification and basis of the phase 2 project, which will be to deliver the pilot plant and develop a market for the captured CO2\. A successful pilot of CO2LOC technology will encourage further support for the development and scale up of a technology which would offer an economically viable Zero Emissions solution across many industrial sectors. This will be especially important for industrial facilities located a distance away from proposed carbon capture and storage infrastructure, ensuring they meet Zero Emissions targets allowing continuation of these plants past 2050\.